Voices in the City: Understanding the Role of the City of London as a Multi-Level Policy Actor and the Impact of the Financial Crisis

'Voices in the City' sets out to unpack the black box of the City of London. The global financial crisis has exposed the financial services industry to an unprecedented level of political scrutiny and driven demands for stronger regulation. Understanding the dynamics of the City as a policy actor and how it has adapted in response to the financial crisis has therefore never been more important. Few studies have explored the role of the 'City' in the policy process in great detail. Consequently many important questions remain unanswered. How can we conceptualise the City of London as a policy actor? How does the City try to shape the regulatory agenda at multiple levels? What has been the impact of the global financial crisis on its policy role? To what extent have its regulatory policy preferences been redefined? How can we explain the City's influence within the policy process?

To address these, the study offers a new way of conceptualising the City of London as a policy actor: analysing its internal dynamics, policy preferences and lobbying strategies in national, European and international policy processes. This is operationalised by undertaking a comparative analysis of two rounds of negotiations on the regulation of the banking industry: the Basel 2 agreement (2004) and EU Capital Requirements Directive (2005); and the Basel 3 agreement (2010) and EU Capital Requirements Directive IV (2011). In each case an international non-legally binding accord was agreed by the Basel Committee of Banking Supervisors, and then amended and transposed into binding legislation within the European Union.

The research pioneers, tests and refines a new approach to understanding the role and power of international financial centres in three main ways. First, the project employs an innovative analytical framework to systematically map the City's membership on the basis of shared beliefs and values, and the extent to which lobbying activity is coordinated between different actors. This is intended to reveal important new insights about its capacity to speak with one voice, the origins of its policy preferences and internal divisions, and the complex and opaque relationship between the City and Westminster. Second, by examining the dynamics of regulatory negotiations in the European and international arenas, the research aims to unpack the tactics, strategies and narratives that City actors employ to lobby policy makers at multiple levels. Finally, the use of case studies of regulatory reform before and after the onset of economic turmoil that began in 2007 ensures that it is well placed to explain the impact of the global financial crisis on the City. This enables us to analyse the extent to which its policy preferences have shifted over time and how lobbying strategies have been reconfigured in response to the radically altered political and economic context.

The study will draw upon extensive survey data and in-depth interviews with policy makers, industry regulators, trade representatives and members of leading City firms to provide a rich empirical account of how the City wields influence within the policy process. It also seeks to engage a wide international audience, encourage the sharing of different perspectives, and facilitate lively discussion and debate about the future of the City of London. This is to be achieved through an ambitious programme of interdisciplinary networking and collaboration, international conference presentations and high impact publications, practitioner workshops and policy briefings, and a public roundtable debate. In short, the project promises to shed new light on a critically important but hitherto neglected actor within the national, European and international policy process.

Potential impact
The study will benefit the following users:

1. Academics and researchers
By unpacking the black box of the City of London, the study offers a highly innovative conceptualisation of the City as a policy actor for the first time: its membership, mechanisms of coordination, policy preferences, and lobbying strategies. The research will pioneer, test and refine a new framework for analysing the role and power of international financial centres in multi-level policy processes, and explaining how and why they have adapted to the global financial crisis. The framework will benefit other academics and researchers working in this rapidly expanding field as it will be designed for use in future comparative and international studies.

2. International collaborators
The study is designed to facilitate international collaboration in two ways. First, the research will bring together a critical mass of researchers through two workshops and a collaborative monograph, intended to showcase cutting-edge research on the City of London. Second, the study will lead to the formation of a new BISA Working Group on the Politics of Financial Services. This will form the basis for the development of a future research agenda and international collaboration through the establishment of an international network of researchers from New York, Singapore and Hong Kong.

3. Government and regulators
The research will provide a detailed historical record of practitioner opinion before and after the financial crisis: the network of actors involved in regulatory reform, internal (City) policy beliefs and preferences, and external (EU/international) perceptions of the UK financial services industry. No dataset of this nature currently exists. Understanding how the City has adapted to heightened levels of political and public scrutiny may be used by UK and EU policy makers in the design of future financial regulation and UK negotiating strategies aimed at enhancing the effectiveness of public policy. Engagement with these actors will be facilitated through the City Consultation Group, Research Briefings and two workshops.

4. Trade representatives and industry lobbyists
It will offer a valuable comparison of the City's lobbying strategies, tactics and narratives during the Basel 2/CRD and Basel 3/CRD IV negotiations, allowing industry representatives to evaluate and draw lessons from these experiences. This knowledge may contribute directly to changes in the external representation of the UK financial services sector aimed at maximising the City's international influence and economic competitiveness. This learning exercise is likely to be particularly useful for City-wide associations (TheCityUK and City of London Corporation) that seek to provide a more coherent voice for the City as a whole. They will play an active role through the Consultation Group, briefings and workshops.

5. Interest groups and political parties
Current debates surrounding the need to re-balance the UK economy towards other sectors means that the findings will be of great interest to interest groups and political parties concerned with the role and influence of the banking industry in the policy process. By providing important new empirical information about the sources and location of the City's political power and its changing relationship with government, it may assist those wishing to understand and/or challenge it more effectively.

6. The media and wider public
The project aims to transcend commonly held assumptions about the privileged position of the City of London within the UK polity by systematically mapping its role in the policy process for the first time. This is intended to increase transparency and raise public awareness about a relatively unknown policy actor, and so contribute to a more informed media and public debate. The publication of media reports and the public Roundtable Debate will provide a forum for engaging a wider audience in the research.